University of the West of England Bristol and VQ Communications Limited

To embed knowledge of Machine Learning and Artificial Intelligence to determine how they can be applied to the complex systems to reduce support costs, boost engineering productivity and enable deployment of larger networks at lower cost and higher levels of service.